Functional Nucleic Acids as Versatile SMart BUilding BLocks in Non-Conventlonal SolvenTs

Almost half of the production costs in the rapidly growing chiral chemicals market is spent on the downstream processing costs due to challenging separation tasks and demanding levels of purification. FUNAMBULIST aims at a radically new science-enabled production of fine chemicals by emulating the ingenuity of biological processes in an engineered environment. In this way, FUNAMBULIST aims at overcoming the current dogma that fine chemicals are produced via traditional synthetic routes in organic solvents. FUNAMBULIST creates a modular toolkit that enables a radically different approach to design chemical reactions in the fine chemicals market by abandoning the current, artificial gap between biological and chemical function.